'As our national character is now forming': Antiquarianism, the Fine Arts and Protestant Identity in Ireland, 1770-1801

'As our national character is now forming': Antiquarianism, the Fine Arts and Protestant Identity in Ireland, 1770-1801